University of wolverhampton andThompson Audio Visual Communcations Limited

To develop new channels to markets through the development of omni-channel retailing utilising the existing product expertise and opening it to a new customer base.